MyPathway to Wellbeing

The proposed project, MyPathway to Wellbeing, will make remote assessment, intervention, monitoring and coaching tools available to help employers assess and improve the mental wellbeing of their staff. The underlying platform, MyPathway, is already used by over 45,000 NHS patients for self-management and clinical pathway support in areas from chronic pain and MSK to Motor Neurone Disease and serious mental illness. MyPathway to Wellbeing will provide a sounder, more structured, evidenced-based, approach to managing and improving wellbeing than has been available to most companies, while enabling fully on-line, secure delivery. It also provides a rating and ranking engine which allows users to be recommended resources and programmes that "people like me" found most helpful in addressing problems from sleep quality, workplace stress, or general anxiety, to specific issues with things like finance, business restructuring, housing, or relationships. A mix of pre-recorded and "live" online sessions and programmes will be offered and scheduled for staff users.